University of Brighton and Guild Care KTP 23_24 R1

To develop a monitoring and evaluation framework assessing the social impact of adult social care interventions to inform service design and engage donors to invest in new care approaches.